HEAL-Scot: Housing, Environment and Location data linkage in federated TREs to map geospatial inequalities

This project will create new, secure, and standardised ways to bring together housing, environment, location, and health data. Once linked, the data will support research into how where we live, work, and age, influences our health, wellbeing and health inequalities in Scotland.
We will build and test federated, standards-based data pipelines for data linkage. This will be undertaken in two Scottish Safe Havens; DataLoch in Edinburgh, and the Health Informatics Centre (HIC) in Dundee. Both regions have different characteristics that impact the population, e.g., urban-rural communities, deprivation levels, aging profiles. Data will be combined in a single Trusted Research Environment (TRE) for research access, meeting the highest standards of security, data protection, and research integrity.
HEAL-Scot will develop and test data pipelines for linking the different types of data, preserving accuracy and privacy. The data will be linked and analysed at three levels:
- Individual level – data about people, such as age, sex, ethnicity.
- Property level – data about homes, using a Unique Property Reference Number (UPRN).
- Area level – data about local areas known as Data Zones, such as air quality, access to green/blue space.
This is the first demonstration of cross-sectoral linkage in a federated project in the Scottish Safe Haven Network (SSHN). We will link these non-health datasets to health data and evaluate a range of DARE UK TREvolution tools not yet tested with non-health data. This includes advancing inter-TRE collaboration between DataLoch and HIC, adopting new federation standards (such as the DIRECTOR-MESH functionality). We will also test K8TRE, a standard implementation of TRE, and SACRO, for automated output checking for data release. HEAL-Scot will help to identify any additional safeguards needed when working with linked non-health sensitive data. Public engagement and involvement are central to our approach, helping us identify and address governance, privacy, and ethical issues resulting from combining geospatial and health data.
We will create a reusable blueprint for cross-sector data linkage within the SSHN, showing how federated TREs can advance population scale-research. This will make future geospatial research more efficient, faster, cost-effective, and consistent. It will strengthen Scotland’s capacity to link and use data safely for public benefit and support research into reducing health inequalities.
Alongside the proposed infrastructure development, a research study will explore key factors that shape health outcomes including housing, environment, and financial factors. It will be based on the Marmot Principles, which focus on the social conditions that affect people’s health and health inequalities. The study will analyse data related to housing, economics, and location – key social factors that shape health outcomes. Comparing data from the two regions, will provide a scalable pilot approach for national population-level analyses.
By improving the technical, governance, and public engagement frameworks for linking sensitive geospatial and health data, HEAL-Scot will lay the foundation for faster, safer, and more effective research across the SSHN and the UK, strengthening the evidence base for policies addressing inequalities.